HIGH PRODUCTIVITY HOMOFERMENTATIVE PROCESS for BUTANOL (HIPHOP)

Biobutanol is an important chemical intermediate used to synthesize polymers, coatings and bioplastics. Biobutanol is also an attractive advanced biofuel due to its high energy density and excellent blending characteristics with both diesel and gasoline. In this project, Green Biologics Ltd. has formed an interdisciplinary partnership with the University of Nottingham to demonstrate a novel biological manufacturing (fermentation) process for low cost biobutanol that reduces production costs. Success on the project will help reduce global dependence on fossil fuels and petrochemical feedstocks and provide new technologies to underpin the sustainable bioeconomy.